Disc-planet interactions

The aim of this project is to get fresh insights into disc-planet interactions for high-mass, gap-opening planets through dedicated numerical simulations. Not only does gap-opening govern the amount of mass that can be added to the planet, it also plays a role in how fast the planet migrates, and right now they become important observationally as well, with new telescopes like ALMA providing spectacular new images of protoplanetary discs. Understanding how planets open gaps and at what mass is therefore crucial for our understanding of how planetary systems form and evolve.